Precision tests of the Effective Field Theory of Large Scale Structure

Theo will be exploring the performance of the Effective Field Theory of Large Scale Structure at the one loop level for the four point function. In contrast to previous studies he will be working with a realisation based perturbation theory calculation that can be directly compared to the outcome of N-body simulations circumventing cosmic variance and convergence of covariance matrices. Further onward he will be moving the higher loops for the two point function and higher order correlators at the two-loop level.